SAMULET Project 4

SAMULET Project 4 is focused on Novel and Transformed Processes within Manufacturing. Participants include Industry (BAE Systems and Rolls-Royce) and Academia (Universities of Birmingham, Manchester, Nottingham, Sheffield, Southampton and Strathclyde).